Carbon8 IP Audit

IP audit and development of an IP management strategy for the future development of the treatment of waste using accelerated carbonation, in a collaboration between Carbon8 Systems Ltd and CollierIP.